The University of Liverpool And R L Matson & Son

To develop the UK's first commercial intracytoplasmic sperm injection (ICSI) and embryo freezing capability to revolutionise horse breeding and conservation.